University of Hull AHRC Impact Acceleration Account

An AHRC IAA will significantly enhance the scope and reach of our areas of research excellence in the A&H, catalysing new opportunities for impact and collaboration, influencing policy, and career enhancing impact and KE development and training. The support infrastructure provided through the specially created Hull Impact and KE Acceleration Account and the opportunities provided through the IAA, will present a framework for a vibrant culture of enhanced, novel and ambitious impact resulting from A&H research at the UoH.

The overarching aim for our AHRC IAA is to unlock those A&H-related research areas with the greatest impact potential, and catalyse a step-change in accelerating the translation of their distinctive portfolio of world-class research. To maximise our impact, we will strengthen the depth and breadth of relationships with the users and stakeholders of our research and ensure that they are central to our impact plans. We will enable academics at all career stages to engage with a range of opportunities offered through the IAA, support areas of research excellence in the A&H to catalyse their impact and KE trajectories, and at the same time, engage with a broad range of users, stakeholders and policy makers to create impactful, sustainable and mutually beneficial relationships.